Mermaid Lucia

When I was **7 years old**, I wrote a list of things I wanted to do with my life.

The stand-out wish on this list, the only really important one - **to be a mermaid**.

So here is My Mermaid Checklist:

• Great swimmer

• Breathe underwater

• **Own many beautiful mermaid tails**

Then, I worked hard to **chase my dreams** and help others make their **mermaid/merman/cosplayer** dreams come true.

So, I did it!

I become **Mermaid-Lucia**.

Mermaid-Lucia sells everything related to **tails/costumes/accessories with bionic innovative designs of the mermaid** and her **underwater animal friends.**

Welcome to **Mermaid-Lucia cosplay underwater-wonderland**.